Above and BeyONd: developing and evaluating new approaches to access for Opera North

Inclusion is core to Arts Council England's current Let's Create Strategy and to Opera North's ambition to build new audiences and sustain existing ones. But captioning opera performances - multi-layered performance texts including music and sung text alongside other modes of communication that include costume, set, lighting, gesture and movement - presents particular challenges in terms of what can be captioned and what is 'lost in translation'. Building on the company's sector-leading work on access, this project examines what can and should be captioned and explores how best to do so to support understanding and pleasure for all audiences.